An innovative and centralised chemical trading platform using machine-learning technology that could optimise buying costs by over 40%

CX Trading Limited (CX), led by Maxim Rozhdov (project lead), David Rudolf (technical lead) and Angel Sun (commercial, sustainability and inclusion/diversity lead), is a UK-based chemicals SME meeting a significant unmet need for the chemical trading industry with its centralised digital private-network platform for buying, selling and fulfilling commodity chemicals. This process is still largely offline and inefficient, with an overreliance on a small number of suppliers making the chemical industry vulnerable to supply chain problems. CX's solution is an end-to-end solution that, unlike competitors, offers buyers dynamic and competitive market pricing and accommodates the sale of industrial-scale quantities.